Manipulating the peripheral nerves of the niche to improve epithelial regeneration of the salivary gland

We live in an increasingly ageing world and by 2030 a predicted 20% of the population will be aged over 65. As we grow older our organs do not function as efficiently and following injury or disease are less able to repair themselves. Over recent years medicine has progressed significantly with cell-based therapies to repair and regenerate injured or old organs. However, the influence of the environment the cells reside in has been largely overlooked. Nerves surround all organs and form part of this specialised cell environment. Nerves interact with stem cells, unspecialised cells that can develop into mature cells following injury, and without nerve input these cells diminish.

This research will investigate how the signals the nerves produce can be harnessed or mimicked to promote organ regeneration and will focus on the salivary glands. These rely on a nerve supply, have well-defined stem cells, and if compromised cause significant clinical problems (dry mouth and tooth decay). I predict that if communication between nerves and stem cells is improved salivary glands will work better and regenerate themselves. This would greatly improve quality of life.

This research may also have wide-ranging implications for medicine, since all organs are surrounded by nerves.

Technical abstract
Against a backdrop of an ageing population in the developed world, the impetus to find ways of increasing not only length of life but quality of life is strengthening. In the field of regenerative medicine, significant progress has been made in cell-based therapies, while the manipulation of the stem cell niche to promote tissue regeneration has received less attention. A major component of the niche is peripheral nerves, and there is evidence that peripheral nerves are essential for the development, function and replacement of cells in numerous tissues and furthermore that neuronal signals (such as acetylcholine) are themselves vital within all three of these areas.

I previously demonstrated that replacement of saliva-producing acinar cells by SOX2+ stem cells in the salivary gland is governed by parasympathetic nerves and acetylcholine signalling during homeostasis and following irradiation injury.

My hypothesis is that peripheral nerves and/or acetylcholine signalling of the niche can be manipulated to promote epithelial tissue regeneration.

To address this question, I will use as a model the salivary gland (SG), which relies on peripheral nerve input and contains defined progenitor cell populations. In addition, quantitative measures of function for the salivary gland are easily obtained (e.g. saliva production), fresh tissue is readily available, and clinically, there exists a significant unmet need to regenerate SGs following diseases such as Sjögren's Syndrome or therapeutic radiation for head and neck cancer.

This project will test the role of the nerves in stem cell transplant in mouse SG and will develop and test locally acting acetylcholine receptor agonists to reactivate resident stem cells. Ultimately, the project will test a novel targeted therapeutic intervention based on manipulating niche signals to promote organ regeneration.